New Digital systems for food and pharmaceutical processing: from ketchup to Hand Sanitiser

The provision and supply of hand sanitiser has been in critically short supply during the Covid 19 crisis. This project proposes to convert underutilised food processing equipment, previously used to produce discretionary food and beverage products (condiments and sauces) to deliver 36000 litres per day of new capacity of hand sanitiser. The project will enable this change of product application by applying leading edge process control techniques to the machine control. The very different rheological properties of the food material and the hand sanitiser requires significant re-design and re-engineering of the equipment to deliver the new filling capability. The new control system will however have significant long-term benefits. The new control capability will provide a machine which has un-paralleled agility. The digitalisation of the whole system will enable the control system to re-configure the application to change autonomously from one diverse product to another, and also to monitor performance during the continuous operation of the machine to manage the performance and output quality with minimal interaction from operators. The changes will therefore deliver: Significant new capacity for hand sanitiser production; New design and digital operational capability for food and beverage filling equipment; Future system process agility for rapid changeover, remote fault monitoring and material property driven setup.